TrustNetz

TrustNetZ (trusted networking), is a suite of protocols to negotiate and interrogate the trustworthiness of network connections. It can be used to

* Streamline and secure the network onboarding of devices across the network, using strong security.
* Dynamically evaluate the security posture of devices, removing or restricting them should the assurance level drop
* Dynamically partition network to contain and control risk
* Onboard at the application layer, reusing credentials and evidence for increased security and ease of use
* Implement flexible, dynamic policy across networks, increasing security and providing new innovative business models
* Integrated supply chain evidence (e.g. procurement data) to the security policy evaluation, further enhancing security

Each of these features is documented and demonstrated in the NIST trusted IoT Device Network-Layer Onboarding and Lifecycle Management publications

TrustNetz provides both AI, powered Network Management & Design, and innovated methods to ensure Secure, Resilient Communications.